Alternative protein sources: growing the next generation computational modelling framework

The alternative protein space represents one of the most dynamic scientific areas at present. Shrinking usable land mass, even accounting for agricultural advances, means a sustainable future is tightly linked with our ability to create and support clean food sources. Computational modelling has an immense (and largely untapped) potential to innovate a technological space still in its infancy. We will use a combination of state-of-the-art techniques - multi-physics fluid mechanics, high performance computing and data-driven approaches - to design a versatile open-source modelling framework supported by fantastic experimental and industrial collaborators from around the world.